Max-plus switching systems and long max-plus matrix products

Switching max-plus linear (SMPL) systems are used to model the propagation of delays in a railway network.
Suppose that departure times of a network at a particular instant
are given by a vector x(k). The departure times at instant k are
given by a recurrence relation based upon the departure times at a
previous instant multiplied in the sense of max-plus arithmetic by
matrix A(u(k)) where u(k) is a control variable. At every instant, the network may
slightly change, which is encapsulated in this control variable.
This has a residual effect on the ultimate departure times, which
one often seeks to optimize in some way: for instance, by minimizing
the cumulative delay with respect to a given regular schedule.

The main idea of the proposed research is to study the switching
max-plus linear systems as vector orbits of a finitely generated max-plus matrix semigroup: the set of all
possible max-plus matrix products of a given finite set of matrices.

In this research we will be particularly interested in the long
max-plus matrix products and developing for them an analogue
of the CSR representation of max-plus matrix powers suggested by
Sergeev and Schneider. We then aim to apply the new theoretical
results which we obtain to switching max-plus systems and the above
mentioned optimization problems over them.